From Human Data to Personal Experience

Horizon is a multidisciplinary centre for Digital Economy (DE) research and impact. We balance the development of new technologies to capture and analyse human data, with explorations of how these can be used to deliver powerful experiences to people, with an awareness and understanding of the human and social values that must underpin these. We follow a user-centred approach, undertaking research in the wild based on principles of open innovation.

In its first phase, Horizon has established a core team of over 50 researchers and has reached out to build a wider network of 35 academic and 200 industry, public and third-sector partners. We have established a Centre for Doctoral Training and inaugurated the DE All Hands series of conferences and national DE CDT Summer School. World-class scientific outputs in diverse disciplines have been balanced with economic, cultural and societal impact.

This proposal builds on this critical mass to enable a step-change in Horizon's translational research and impact. We respond to the changing nature of the digital economy as it matures, as the social, physical and digital become blended and as human data becomes an increasingly valuable asset. We offer a vision in which human data enables the creation and delivery of highly personal experiences. We propose to address three major challenges. The first is to establish new technologies that collect and interpret our human data in a more transparent way. The second is to be able to better understand and design new kinds of experiences that employ these technologies to promote the values of personal fulfilment, wellbeing and sustainability. The third is to address key ethical challenges around design for privacy and new models of ownership.

We will work closely with a range of external partners whose interests span: computing and analytics; social policy; and diverse sectors of the DE including creative industries, retail, fast moving consumer goods, finance, energy, transportation and healthcare. We will engage these through a programme of agile translational research projects. These will be integrated into an overarching strategic impact campaign that revolves around three flagships. In turn, these will be supported by two further programmes; one targeted at sustaining the wider DE community and the second at developing the capacity of our researchers to deliver translational research and impact.

Potential impact
This primary focus of our proposal is on delivering impact across the maturing Digital Economy. We target business, third-sector organisations and public bodies from a diverse range of sectors including creative industries, retail, consumer goods, finance, energy, transportation and healthcare, as well as companies who are delivering the enabling technologies for interpreting and managing personal data and also the organisations that are shaping public policy around these.

These will benefit in multiple ways, including:

- Understanding how to better interpret complex and ambiguous human data, including the potential of algorithmic, human and hybrid approaches;

- Understanding how to embed such interpretations into personally meaningfully experiences that meet wider objectives of fulfilment, wellbeing and sustainability;

- Knowing how to do this in an ethical way so as to maintain positive relationships with consumers, customers and citizens;

- Being able to envision and demonstrate future experiences that blend conventional media, services and physical products in new ways;

- Learning about the opportunities and challenges raised by such experiences through public deployments and field trials;

- Expanding the capabilities of the staff through exposure to new concepts, technologies and methods emerging from DE research;

- Gaining access to talented young people (especially CDT students) through internships and agile projects with the potential to recruit them downstream;

- Entering a neutral environment in which they can engage with other partners at different points along the value chain for future human-data experiences and from across the different sectors in which they are being applied.

Our proposal sets out a wide-ranging programme of impact activities to deliver these benefits, including agile translational projects, a strategically coordinated campaign to maximize impact among clusters of partners; and supporting programmes to develop individuals and the wide Digital Economy community.